Deciphering the Complexities of Cancer Metabolism for Therapeutic Gain

Despite the recent advances in targeted treatments for cancer, a pervasive barrier for the cure or, at least sustained long-term therapeutic control of the disease, is the challenge of drug resistance. Clearly, there is an urgent and, as yet, unmet clinical need to identify novel and more effective approaches to anti-cancer drug sensitivity prediction and prioritisation, and deciphering cancer cells’ unique metabolic architecture and therapy-induced metabolic alterations could be a powerful tool towards this direction.
Molecular heterogeneity, both within (intratumoral) and between (intertumoral) tumours significantly impacts treatment response and is a major contributor to drug resistance and therapy failure. Over the past few years my group has developed a multimodal pipeline to characterise the metabolic cartography of breast cancer comprising of Desorption Electrospray Ionization (DESI) mass spec imaging, and complemented with Imaging Mass Cytometry (IMC) for protein profiling to stratify the disease into eight metabolically-distinct regions (metabotypes) that are present both within and between tumours. High-throughput genetic characterisation of these metabotypes following spatial transcriptomics profiling revealed their association with clinically-relevant genetic signatures that are predictive of unique responses to targeted therapies.
Here, we propose to use this innovative pipeline to establish a completely new way to prioritize and deploy drugs and synergistic drug combinations based entirely on the spatial metabolic cartography of cancer. In addition, we aim to develop a computational framework that integrates perturbation networks with flux balance analysis (FBA) to predict therapy-induced metabolic flux changes across cancers. We anticipate that this approach will identify context-specific vulnerabilities, thereby creating new opportunities for biomarker discovery and therapeutic intervention that could fundamentally change precision medicine.